The morphological and functional impacts of natural selection and domestication

Caprinae, a subfamily from the bovid family, is host to a range of taxa exhibiting remarkable diversity. It also serves as an excellent model group to investigate the effects of domestication on phenotype, as the subfamily has played host to two domestication events, giving rise to domestic sheep and domestic goats.

This research aims to characterise and contextualise the morphological variation observed across the wild caprine assemblage, and analyse the effect of domestication on phenotype and allometry. This faunal assemblage also presents a valuable opportunity to examine the effect of feralisation events (through which domesticated animals return to the wild) as the adaptive response is now thought to be more complex than a simple reversal of traits, and its effect on phenotype is not well characterised.

This project will take a broad sample of Caprinae, as well as a detailed sample of domesticates Ovis aries and Capra hircus and their associated feral breeds and subspecies, utilising geometric morphometric methods to characterize the morphological variation across these taxa, then carrying out finite element analysis techniques to investigate the functional impact of this observed variation. These findings aim to elucidate many unresolved phenomena surrounding domestication, feralisation and evolutionary constraints.